Cyber App

We are a modern, proactive, forward thinking Security Consultancy that specialises in Surveillance and Investigations. We have local, national and international experience gained in a variety of environments across the world over an extensive period of time. We are based in County Durham, we are not one of these Security Consultancies that advertise in every county in the United Kingdom under a ‘local PI’ type banner. We do not have teams that can be deployed at a moments notice throughout the UK and would not try to kid you otherwise but we do have a dedicated Team right here in the heart of the North East providing an unparalleled service to our business clients and private individuals.